How people with dementia & their formal and informal carers use consumer AI-based voice technologies such as Amazon Echo or Google Home in practice.

The involves study how people with dementia and their formal and informal carers use consumer AI-based voice technologies such as the Amazon Echo or Google Home in practice.
The project involves analysing video of people in domestic and institutional care settings to
understand how people collaborate to accomplish everyday care tasks. The special focus will be on
how they use and interpret AI and voice technologies.